Understanding the Role of School in Students' Self-harming Behaviours: Developing system-level prevention and intervention

Self-harm in children and young people is a major public health priority. However the role of schools in individual's self-harming journeys remains under-theorised and empirically under-explored. This PhD project will explore how self-harm is constructed and managed by schools, how they might mitigate or exacerbate students' self-harming behaviours, and how preventative approaches can accommodate the role of schools. The successful candidate will undertake a mixed-method study. This will comprise secondary analysis of the School Health Research Network (SHRN) dataset to explore school influences on self-harm management practices and policies. Four case-study schools will be identified from the network with contrasting approaches to self-harm. Qualitative research will be undertaken with these schools. This PhD project will provide direction for the development of novel, theoretically informed system-level approaches, which will form the basis of subsequent post-doctoral research.